The University of Reading And SportsCover Direct Limited

To develop the core technical platform, dynamic niche website creator and innovative distribution channels necessary to broaden and extend the existing business model.